Eccentric Data Automated Domain Ontology Patent Application

eccentric data limited is developing a software solution to automatically index complex data in context. We combine state-of-the-art techniques in formal ontology and advanced Bayesian statistics to provide companies with actionable data for executing smarter business decisions.

Our technology will revolutionise companies ability to interrogate and manipulate data, enabling them to make better decisions, yield significant operational efficiency improvements and develop new products and services from this analysis.